An Experimental Determination of the Benefits of using a Pulsed UV Treatment on Seed and Ware Potatoes

Techneat Engineering has developed a pulsed uv system to treat bacterial problems on potatoes. The process can be used on seed or ware potatoes. Previous work has shown great promise but extensive replicated trials are required to provide final proof of efficacy to farmers and growers. It is intended to conduct seed trials in Scotland and ware trials in England, with the harvested produce being assessed by the Britsh Potato Council.